Soap Based Thermal Insulation

A sustainable, natural, rigid thermal insulation board derived from waste animal fats and vegetables oils mixed with wood ashes derived lye to create soap. This soap is aerated to give the insulation its thermal properties and surrounded with sustainable bio-plastic to keep the product natural, recyclable and bio-degradable. This thermal insulation offers an alternative to petroleum based thermal insulations.